Precision Additive Solar Cell Manufacturing

Technology that enables the printing of a range of functional electronic components and will therefore directly address resolution issues for a range of end-user defined technologies,such as high precision solar cell manufacturing semi-conductor integrated circuits; OLEDs and Displays; Si-PV; Automotive electronics, sensors and printed batteries.
This Idea will overcome the current resolution limitation through the development of a highly innovative pulsed Electrostatic JET Printing